Super-NEMO Extension

Neutrinos are one of the fundamental particles that make up the universe and they are one of the least understood. They are similar in some ways to electrons but they don't have any electric charge. It was recently found that neutrinos are not massless but have a very small mass. Super-NEMO is one of several planned future experiments to investigate the nature of the neutrino and in particular whether a neutrino is the same as its antiparticle or not.